Software tool to track and protect IP during remote working

Forge Design, a British technology company, is developing an intuitive software application for creative workers. The app will allow them to protect their intellectual property while working remotely, to a degree never previously achieved.

As a company, Forge is dedicated to enabling the most talented design professionals collaborate together in global distributed teams, and since its conception has been creating remote working tools to liberate design teams all over the world.

After proving its core technology the company has been developing it into a refined product, whilst simultaneously growing its client base, validating its business concept and providing expert design services to car manufacturers and engineering firms all over the world.

An extension of the project for impact will allow the app above to be distributed to a selected core of world-class designers - and will underpin a design competition targeted at some of the world's most pressing current social and technological challenges. It will also allow for optimisation of the final product for launch.